Easing the effects of menopause

Menopause is a significant phase in a woman's life, marked by physical, emotional, and psychological changes that can have a profound impact on her overall well-being. With around 13 million women currently in that phase of life there is an associated impact on societal stakeholders such as healthcare and workplaces.

Research highlighting the economic implications of menopause on the workplace indicate;

* 'Cost of the menopause on the country's economy' - £10billion - _Balance Menopause_
* 'One in ten women leave their jobs due to their symptoms' - _Fawcett Society_
* 'Estimated costs to UK economy 14 million working days per year' - _Health & Her_

Additionally the lack of menopause specific medical training within the NHS (cited by _Menopause Support_ -- '41% of UK universities do not have mandatory menopause education in the curriculum') further impacts;

* Delayed treatment and reduced quality of life
* Overburdened GP surgeries
* Misallocation of treatments and unnecessary costs

Contextually, an opportunity exists to foster unity and collaboration creating an in-person support network that benefits women, and stakeholders alike.

While numerous online support apps and resources exist to assist women, a critical gap remains in educating women in-person about self-awareness in relation to self-care. Existing options primarily focus on providing information and tracking symptoms, often neglecting the crucial coaching element necessary to challenge and overcome limiting beliefs and thinking patterns which are barriers to sustainable change.

Recognising the aspiration of stakeholders and their duty of care to provide appropriate support for women, this grant funding will enable exploration into creating an educational and supportive program, with the advantage of the solutions core being self-empowerment. The most effective champions for menopausal women are the women themselves. By empowering them to establish a connection with their own bodies, understanding their symptoms alongside their lifestyle, mindset, and ability, they can make choices that align with their preferences and needs.

I have developed a Purposeful Life Strategy that focuses on 5 intentional life affirming components. This forms the foundation of educating how to reimagine self-care as an integral part of life, enabling the prioritisation of well-being and unlocking greatest potential.

This grant will enable me to create a clear scope with in-depth research and development. Proof of concept will enable me to test a variety of delivery options, gain further feedback and create a minimal viable proposition. This project holds potential for expansion, allowing a broader implementation, extending the reach of this approach.